University of Plymouth And Lorient Polyproducts Limited

To develop Research and Development competence and infrastructure to enhance the understanding of current materials capability and establish a platform for further product development.